Clean Streets EV Infrastructure Toolkit: Resilience Funding

Urban Foresight is lead partner on the Innovate UK funded 'Clean Streets EV Infrastructure Toolkit: Demonstrator' project (number 105422), which commenced in October 2019\.

The project is a real world demonstrator of innovative pop-up chargers that are built into the pavement and rise up to provide a discreet, safe and low-cost charging solution for electric vehicle drivers without access to off-street parking.

The project is designed to show that pop-up chargers can offer a driver-friendly, aesthetically pleasing and rapidly scalable means of providing on-street charging for the 50% of EVs that are parked on-street at night.??

It will develop business models around large scale deployment of on-street chargers to demonstrate their viability without ongoing public funding.

Urban Foresight is responsible for the management of the project, and for the development of a toolkit for the deployment of EV charging infrastructure.

This is in response to feasibility study findings that councils wanted information and guidance on how to develop EV charging infrastructure in their local areas.

Urban Foresight's toolkit is a digital decision support tool and policy framework to optimise investments in on-street EV charging infrastructure.